Repurposed Batteries for Zero Emission Generators in Nigeria (ReBatt-ZEGen)

Lagos suffers from a similar fate of many urban areas, high pollution with PM2.5 levels over 14 times higher than recommended by WHO, it is estimated that 30,000 people in Lagos die every year due to pollution (World Bank, 2022). The highest consumer of fossil fuels in Nigeria is the telecoms industry (New Telegraph Ng, 2023), due to their need for stable power solutions with an unreliable grid, backup generators are utilised. While solar solutions are available, the lack of recycling/repurposing opportunities in Africa remains a challenge and is producing large amounts of e-waste.

This project consortium aims to address these challenges through producing a repurposed battery solution for replacement of fossil fuel generators, reducing battery waste, while providing a net zero solution for the sector which can rapidly respond to the needs of the market. The telecoms market currently have sky rocketing costs, increasing by 233% due to greatly increasing fuel costs. Beyond this specific market, the repurposed battery solution will be designed to be highly flexible for alternative markets, such as cold store battery storage, another key opportunity market in Nigeria with an estimated market opportunity of $5.9 billion in Cold Chain Infrastructure by 2030 (EforA, 2023).

The solution will enable a circular battery chain value and the partners are poised in the market to advance with the solution, with the market already viewing Hinckley Nigeria as the option in Nigeria for responsible recycling due to its efforts in the sector. The consortium is therefore able to advance the solution in both the Nigerian and UK market, through project partner Hinckley UK who will work to expand the consortium for future projects enabling a further advancement of the TRL level of this projects prototype.

Working with research partner Ewaste Collectors Association provides research opportunities to tackle the risk associated with the project, such as responsible sourcing supply and interaction with the informal collection sector. The resulting project, its outputs and deliverables will provide a prototype solution, integrated into the telecoms market, providing a use case for the solution and therefore a market opportunity to be exploited. With outcomes focused on further development in follow on projects with strong UK-Nigeria collaborations.